Predictable feedbacks between warming, community structure and ecosystem functioning: a combined experimental and theoretical approach

This is a joint submission. Please see the main grant with PI Mark Trimmer of Queen Mary University of London.